Automating and embedding life-cycle assessment in the process of commercial retrofit

Researching how to automate commercial retrofit, ensuring sustainability with a life-cycle assessment. This gives truly sustainable measures through an automated system, ensuring the ability to improve the performance of commercial buildings quickly. Quick action on buildings around the UK is vital if we are to reach net zero emissions by 2050. Looking into the life-cycle embodied carbon of each method should ensure that the materials used will not negatively affect the sustainability of the process. There is also scope to look at the adaptability of these retrofit measures for a future climate as the UK's temperatures continue to rise.